Co-designing Community-based ICTs Interventions to Enhance Maternal and Child Health in South Africa

Digital interventions to support maternal and child health (MCH) are widespread. Yet, the impact of these interventions in low-income communities is limited. We believe this is in part due to the top-down nature of digital health development, and propose to take a participatory and community-centred approach to this domain. We will form a multidisciplinary, cross-cultural, and cross-geographical consortium of researchers, technology designers, healthcare professionals and community stakeholders, policy makers, and grassroots citizens' organizations to explore the potential of information and communication technologies (ICTs) to enhance maternal and child health and wellbeing during the antenatal and postnatal period in South Africa.

Potential impact
The project aims to form a network with ambitious long-term goals that will advantage a variety of beneficiaries. Maternal and child health (MCH) is one of the foremost public health challenges in around the world and even more in South Africa. We will explore the potential impact afforded by information and communication technologies (ICTs) to enhance MCH in South Africa. We will engage in dissemination, knowledge exchange and impact activities to maximise impact across the identified beneficiaries including South African women, their families, healthcare workers and their communities, academic researchers, industry and policymakers in South Africa, as well as the industry within and beyond South Africa and society in general. We will harness existing social media outlets in the UK and South Africa to increase public awareness of the everyday challenges of MCH in South Africa. Overall, the named research team and collaborators have a strong history of public engagement and outreach so their skills and experience will facilitate impact activities within the network.